Juice Tea

Campden BRI, food & drink research and services.

Science and technology, research, training, publications and advice services to the food, drink and allied industries from Campden BRI.

Tel: +44(0)1386 842000

Contact: Emma Hanby ([email])